Fashioning Victorian Femininity in UK Museums

During the twentieth century, museums were sites in which the Victorian era was conceptualised and viewed. This
research investigates how UK museums conceptualised the relationship between Victorian dress and femininity
between 1930-1990, a period that saw a radical shift in how histories of both women and dress were interpreted. It
examines neglected archival material that document practices at the Gallery of Costume (Manchester), The
Museum of Costume (Bath), York Castle Museum, Cusworth Hall Museum (Doncaster), Hull Museums, The National
Museums of Scotland and Brighton & Hove Museums. By analysing how the museums collected and displayed
Victorian women's dress, it reveals how museums engaged with wider discourses on Victorian femininity, sexuality
and gender and contextualises lesser-known collections of Victorian dress. It makes an important contribution to
histories of how women are represented in museums and produces the first history of the curation of Victorian
women's dress.